Metal-Organic Framework-based adsorbents for Gas separation

The overall goal is to synthesise, characterise and test Metal- Organic Frameworks (MOF) for Gas separations of interest in the petrochemicals industry. Specifically, the work will initially focus on producing several members of a family that have been shown to exhibit good potential in certain gas separations of interest. MOFs containlng single- or mixed metals will be investigated in order to try to fine tune this MOF for specific gas separations. Subsequently, other MOF systems wlll be explored based on the results of modeling studies. Overall, the materials will be tested through dynamlc and equilibrium adsorption tests to estimate their performance. This project relies on: (i) developing materials relevant to the energy sector and (ii) studying their surface interactions with gas molecules. lt is thus directly llnked to the EPSRC research areas of Materials Engineerlng, Surface Science and Energy Efficiency.